Building Temporary Communities: The Mobilities, Geographies and Working Practices of the Festival Rigger.

Drawing upon my contacts and experience working as a professional festival tent rigger for ten years, along with my training in human geography, I will undertake an in-depth study of the social and economic practices, work cultures, and spaces of these mobile communities, focussing on both stage riggers and tent riggers. This relatively marginalised and transitory group of workers face significant social and economic challenges, and alongside the key academic aims of the project, I hope to draw conclusions that will be of benefit to employees in the sector.